University of the West of Scotland and Linell Renewables Limited

To embed advanced numercial modelling and simulation expertise and develop the next generation of large-scale vertical axis tidal turbine.